Project E-Steel

This collaborative research and development project, led by Ford Motor Company, is dedicated to accelerating the adoption of sustainable manufacturing practices in the electric vehicle sector.

Working in partnership with leading UK-based organizations, including Brandauer, HSSMI, and the University of Nottingham, the project aims to develop and implement innovative technologies for the production of key electric vehicle components.

By fostering a robust UK supply chain and driving technological advancements, this initiative contributes to Ford's global commitment to zero emissions and positions the UK as a leader in the transition to a sustainable future for mobility.